Furniture Panel Connecting System

Innoclic is a panel connecting system for furniture assembly that addresses the challenges of traditional self-assembly furniture, such as small parts, breakage, complex instructions, and slow assembly times. The system speeds up on-site assembly by up to 10 times compared to knock-down fixing systems and eliminates the need for pre-assembled furniture in 90% of use cases, with the potential to reduce global emissions by over 100 million tons per year. Our patent-pending technology enables furniture manufacturers to achieve sustainable, low-carbon production and distribution through the use of push clips for interconnecting cabinetry, reducing installation times by over 50% without the need for power tools or screws. Innoclic streamlines the entire supply chain, from manufacturing to installation, reducing the space required for pre-assembled furniture and increasing storage efficiency. The system also enhances shipping efficiency by allowing for smaller, lighter panels that can be split, resulting in a carbon footprint reduction of over 8 times. Additionally, Innoclic is designed with reusability in mind, making it ideal for disaster relief, dynamic storage for industry and retail fixtures, and contributing to the Circular Economy in Construction through its recyclable and reusable design.